AI Assistance of Borescope Engine Inspection

The maintenance of jet engines require borescope inspections. Borescopes consist of a camera attached onto the end of a flexible probe. The camera relays images to a screen. During inspection of an engine, the borescope is inserted inside the engine so that sensitive components can be checked for wear and damage. If no damage is found, the engine can safely be put back into use. If damage is found, then the damaged component may need replacing. Currently, the judgement of component's condition is done primarily by eye. This leads to inconsistencies amongst different engineers' analysis. Common problems include: the engineers placing the borescope into the wrong position relative to the internal geometry of the engine; the engineer incorrectly zoning objects; and engineers making inconsistent conclusions regarding indicators of damage.
It is proposed that an artificial intelligence system could greatly alleviate these issues. A computer vision system could locate the borescope relate to the internal geometry of the engine, and tell the engine if it is not in the right place.
It could also zone objects and could classify potential damage. Such a system would need to be fully transparent in its communication to the engineer, as they would need to have complete trust in the system. Designing trust into the AI will be a core part of this project. As the system proposed is designed to aid engineers in a safety critical procedure, the ethical impact of this work is significant, and will need to be kept at the forefront of mind throughout the project. This means whilst the project is solving a technical problem, ART-AI's core values of accountability, responsibility, and transparency, will need to be kept at the forefront of the solution.